Characterising the Ice Shelf/Ocean Boundary Layer

Global average sea level is rising by approximately 3 millimetres per year. Given the huge economic and societal impacts of this change, accurate forecasts of sea level are urgently needed to inform policymakers considering mitigation and adaptation strategies. Melting of the ice sheets of Antarctica and Greenland currently contributes about one third of sea level rise. The future of this melting is highly uncertain, and the worst-case scenario involves a substantial ice-sheet contribution to dangerous sea-level rise.

The largest contribution to sea level rise from ice sheets occurs when the ocean melts the base of ice shelves (floating extensions of the grounded ice sheet). The melt rate of ice in seawater is determined by the transfer of heat and salt from the ocean towards the ice. Observations reveal a turbulent boundary layer in the ocean beneath ice shelves, where vigorous mixing is driven by the flow of rising meltwater, large-scale circulation in the ocean, and tides. Mixing of heat and salt in the boundary layer influences the ice melt rate, but the physical processes involved are poorly understood and will not be resolved in climate models for the foreseeable future. The proposed project will improve our understanding of the ice shelf/ocean boundary layer and develop improved representations of ice-shelf melting for use in climate models.

To achieve these aims we will use a suite of numerical models and the latest observations. We will start with direct numerical simulations (DNS) to model a small box of ocean next to an ice shelf (~1 cubic metre) at ultra-high resolution (~1 millimetre). This will provide insight into the turbulence near the ice and its interaction with melting. We will then use large-eddy simulations (LES) to study a larger volume (~1 square kilometre in area by 100 metres height) at high resolution (~10 centimetres - 1 metre). This will resolve the largest turbulent motions in the whole boundary layer. Both models will be validated using recent observations obtained from mooring sites at the George VI and Larsen C ice shelves (Nicholls, NE/H009205/1). The model results will in turn help interpret and understand the observations.

We will use these numerical models to devise and calibrate parameterisations for ice melting and vertical mixing for use in ocean climate models. We will add candidate parameterisations to a one-dimensional (vertical) model that incorporates many popular ocean mixing schemes, and test them directly against the DNS and LES results. We will begin with existing parameterisations and modify them as needed to match the high resolution models. The successful parameterisations will be implemented in the UK ocean model (NEMO) and shared with climate modelling groups (including the Met Office) to improve predictions of sea-level rise.

Potential impact
By improving our understanding of the interaction between ice shelves and the ocean, this project will ultimately help improve predictions of sea level, which will provide significant societal, economic, and policy impacts.

This project will begin with urgently-needed basic research into the ice shelf/ocean boundary layer. Based on an improved understanding of the dynamics and the results of a hierarchy of models, we will develop new parameterisations for the basal melting at the ice/ocean interface, and mixing in the ice shelf/ocean boundary layer. These parameterisations will be implemented and tested in the UKESM coupled climate model through close interactions with project partner Jeff Ridley and colleagues at the Met Office Hadley Centre.

The climate research outlined in this proposal has a range of stakeholders:

* At an immediate level the science results will be of interest to fluid dynamicists and atmospheric scientists studying stratified boundary layers, and oceanographers and glaciologists studying the Antarctic and Greenland ice sheets and their interaction with surrounding oceans.

* At a wider level, climate modellers will need to employ the parameterisations and lessons learnt to improve their projections of ice-sheet loss and sea-level rise.

* At a higher level the sea-level rise and ocean freshening impacts of ice-sheet melting will be relevant to bodies charged with summarising (BAS, Met Office, IPCC) and directing (NERC) climate science.

* At its highest level, the impacts need to be communicated to policymakers, students, the public, and ultimately to anyone at risk from the effects of sea-level rise.

We will engage these stakeholders at science meetings and conferences, through improvements to the UKESM and its contribution to future IPCC reports, and by writing for and presenting to a general audience through both formal and informal media.